Choice, constraints and the gender dynamics of labour markets in Bangladesh

This research will address the first overarching question in the call specification concerning the most effective approaches in enabling the poorest sections of the population to exit and stay out of poverty. It will also contribute to the second question relating to the political and institutional conditions associated with sustained transitions out of poverty. Empirical research from different contexts has attested to the positive implications of women's labour force participation, particularly in forms of employment that offer predictable income flows and decent conditions of work. These implications relate to health and wellbeing of family members as well as broader development goals, including economic growth and poverty reduction. In the light of such findings, the persistence of low rates of female labour force participation in the South Asia region, which accounts for a substantial proportion of the world's poor, is a matter of considerable policy concern. The persistence of these low rates despite economic growth across the region has been attributed to prevailing cultural norms giving primacy to male breadwinning roles together with strong restrictions on women's mobility in the public domain. At the same time, the fact that women's labour force participation has been rising in these countries, albeit at a very slow rate, suggests that cultural norms are not immutable.

The aim of this project is to explore the changing gender dynamics of labour markets in the specific context of Bangladesh. Bangladesh provides a particularly salient context for such research. Described as a 'test case for development' in the early years of its independence and as an extreme form of patriarchy, the country has experienced moderate rates of both growth and poverty reduction as well as considerable progress on gender equality in education and health. Quantitative studies from the Bangladesh context have suggested that access to paid work serves to promote women's empowerment (as measured by a range of indicators) while qualitative research testifies to the value that women themselves place on access to employment opportunities. Despite this, women's labour market activity remains low and largely concentrated in unpaid family labour and home-based self employment.

We propose to draw on different theoretical approaches to labour market behaviour, both those that focus on individual choice as well as those that emphasize structural constraint, to explore this labour market puzzle. We will utilize the rich data set provided by a purposively designed survey carried out in 2008 of 5198 women in 8 different districts in Bangladesh as part of the DFID-funded Pathways of Women's Empowerment research programme (2006-11). We will use qualitative research methods to gain deeper insights into the findings generated by the quantitative analysis. Our analysis will take advantage of the district-level variations in women's economic activity recorded by the 2008 survey to explore the influence of political and institutional variations in the local context on the women's labour market behaviour. A resurvey of these women, together with an additional component on the labour market behaviour of 2500 men randomly selected from the study locations, will allow us to gain both a gender perperspective on labour market dynamics as well as changes over time in the interactions between choice and constraint for women from different socio-economic groups in different locations. We will pay particular attention to the combination of household/individual characteristics and contextual factors most likely to enable women to take advantage of economic opportunities and translate these into improvements in household living standards and family well being. This will allow us to develop both short and longer term policy responses which would promote these enabling factors and to work with the policy actors best positioned to address them.

Potential impact
Growing evidence suggests that women's employment acts as a structural catalyst for various forms of change, such as household poverty reduction and improvements in the education and well being of family members, that serve to make growth more inclusive. While this effect works largely through the impact of paid work on women's voice and agency, our earlier research in Bangladesh suggests that the effect is strongest and most consistent when women have access to better paid and regular work outside the home. Yet in Bangladesh, as in much of South Asia, women are largely absent from these forms of work. Our research sets out to explore the various factors that can help to expand and improve women's labour market options with a view to working closely with those who are in a position to act on the practical implications of the research. Because of important commonalites in the cultural norms that restrict women's labour force participation across South Asia, we believe that our findings will have a wider relevance. Our aim is to move beyond the general insights on women's labour market behaviour documented in the academic literature to a more detailed analysis of the interaction between individual choice and constraints of various kinds at both household level and in the wider institutional and political context. While some of these constraints are likely to be more intractable than others, addressing those that are amenable to public action may serve to undermine the more resilient constraints over time.

The primary beneficiaries of our research will be those women in Bangladesh who would like to take up decent and productive employment, but are blocked by various constraints. In the longer run, it will be low-income households who will benefit since women's earning capacity is likely to contribute to poverty reduction. However, these benefits will depend very much on our capacity to engage with the various stakeholders who are in a position to act on our findings. We anticipate 3 constituencies for our research.

First, there will be a range of national-level stakeholders likely to be interested in our findings from both development and women's empowerment perspectives. These will include employers' associations, trade unions, labour organisations, women's groups, legal rights activists, local government officials, non-government organisations involved in promoting women's paid work and skills development, and local representatives of the international donor community, particularly ILO, DFID, the World Bank and UN Women. We will set up a small Reference Group drawn from this constituency at the outset to work with us throughout the project. We will work with the Group to engage with the wider constituency of national stakeholders through an inception workshop to be held in Dhaka within three months of starting the project. The aim will be to share our research objectives and seek advice on key questions that the research should address. We will also organise a workshop at the final stages to disseminate our findings and explore its practical implications for different groups of stakeholders.

Internationally, we would seek to engage with organisations that are interested in, or would benefit from, the policy implications of our findings: the ILO, WIEGO, SEWA, the World Bank, UN Women, DFID and other bilateral donors that have placed women's economic empowerment high on their agenda. A small Reference Group will be constituted from this group in order to provide advice and assist us in our efforts to disseminate relevant findings and recommendations.

Finally, we will seek to expand and strengthen the public constituency for women's economic empowerment in Bangladesh by using our media strategy to engage students and the general public in a wider debate to challenge cultural preconceptions about women's work and the widespread belief that their absence from the labour market is purely a matter of choice.